Biosecurity and Roundworm Advice for Cattle Enterprises (BRACE)

Technical abstract
Gastrointestinal nematode (GIN) infections in both dairy and beef cattle can cause significant health issues and production losses. The aim of this project is to inform intervention strategies using modelling linked to farmer perceptions of roundworm parasites of cattle based on an improved understanding of anthelmintic resistance (AR) prevalence and animal movements, biosecurity measures and changing parasite survival on pasture and farmers attitudes. Deep amplicon sequencing technologies will, for the first time in the UK, combine markers of benzimidazole resistance (beta-tubulin gene) and species (ITS-2) to improve the diagnostic and epidemiological resolution from parasite material derived from cattle from across the UK. Genetic diversity will be assessed using the sequence data generated and analysis of the AR-conferring regions of the genome will be used to study the origin and spread of resistance alleles to feed in to a mechanistic model and assess the effects of animal movement has on the dissemination of AR. Additional modelling studies will address the impact of current and future climatic conditions on GIN survival and therefore effective refugia and will seek to future-proof any new management strategies.

Model scenarios will be influenced by the parasitological findings as well as workshops/discussion groups to be held at three sites across the UK. The workshops will explore farmers attitudes towards GIN control practices and current and future biosecurity measures / requirements. The knowledge exchange module will be bidirectional with workshops allowing farmers to help co-construct research questions whilst model outputs and real life parasitological data will provide information for discussion. The use of a mobile lab will add additional support to allow farmers to better understand parasites and how control measures and changing climate can impact on possible disease in their animals.